CRANE: Cyber Security Research and Networking Environment

Whilst cyber security has become part of 'business as usual', daily news headlines demonstrate that despite many years of intense activity, we cannot trust the systems we rely upon. New technologies promise to exacerbate such problems indefinitely. Those unwelcome imperatives raise perennial and persistent needs for research within both technical and social disciplines, and in novel combinations of .

Our ambition is to make a lasting enhancement to the pursuit of cyber security research in the UK. We highlight the distinctive features of our bid:

We will unite researchers in a new inter-disciplinary permanent learned society.
We will develop a rigorous community-led methodology and use it to identify emerging global trends and national strengths in cyber security.
We will support career development and equality of voice of diverse researchers able to understand and exploit the cross-disciplinary nature of our subject.
We will build our inclusive community regionally and nationally through Special Interest Groups (SIGs) and shared events with local areas of interest and through EDI improvement
We will provide a connection-point allowing businesses, government, and the third sector to access relevant researchers and experts nationally and internationally.
We have four objectives:

Objective 1: Help to deliver the UK National Cyber Strategy (Pillar 1: UK Cyber Ecosystem; Pillar 3: Technology Advantage).
Objective 2: Support, develop, and nurture research in cyber security within and across academic disciplines, throughout the UK, with transformative challenge from wider stakeholder groups.
Objective 3: Identify and articulate the need and opportunity for significant/game-changing new developments in cyber security.
Objective 4: Promote the development of a learned society in cyber security to enable a long-term sustainable community of research.

We will address several priorities in delivering on those objectives:

Developing Researcher Careers, ; Equality; Diversity; Inclusion
Integrating the Academic Community
Facilitating Partnerships with Business, Government, and other sectors
Promoting and Developing Regional Strengths
International knowledge exchange